Biofilm Combatting Technology for Wound Care Application

This project is focused on Wound Care where 60% of chronic non-healing wounds possess micro-organisms in a

biofilm form causing a significant social and economic impact. It has a negative effect on patient quality of life

resulting in a large impact on the health care system in terms of cost and resource. This novel technology

destroys biofilm formation. The objective is to completely challenge the biofilm combatting technology using

complex biofilm models that mimic chronic wound scenarios and to determine it's optimum capability.